Multi-zone ion trap for Q20:20 node

Project summary: This doctoral student project will contribute to the milestones of the Networked Quantum Information Technologies (NQIT) Hub, one of the UKNQTP's Quantum Technologies Hubs, which project falls within the EPSRC's Quantum Technologies research theme. In particular, the research the student will carry out in this project will impact on NQIT's milestones and deliverables in relation to the development of an engineered multiple ion trap, and reliable shuttling/splitting with mixed-species strings of ions. An essential requirement for the Q20:20 device, NQIT's flagship deliverable (to deliver a quantum computing demonstrator), is an ion trap node with several trapping zones (at least 3 zones), incorporating the ability to shuttle ions between zones with high reliability (<0.01% error). We will need to be able to split and recombine small strings of three or four ions, consisting of mixed species (Ca-43 and Sr-88 ions). The student will research methods for splitting and recombining these strings of ions.
For NQIT, we plan to use either the silicon traps developed by the National Physical Laboratory (NPL) Ltd (if the measured performance is sufficient) or gold-on-alumina wafer traps. A cryogenic (70K or 4K) vacuum system may be required to prevent ion loss or decrystallization, hence the design will need to be compatible with the cryogenic system to be developed in the ion trap group at the University of Sussex, which is a partner University in NQIT. This will mean that the student is required to collaborate closely with the researchers in Sussex, as well as those in Oxford, to ensure that the novel methodologies being developed in this project are compatible with the systems being built for NQIT in the two groups. An important task for the student will be to calculate the waveforms necessary for splitting, shuttling and recombining ion strings, and implement these using fast DACs to control electrode voltages.
The student will be able to take advantage of using the state-of-the-art facilities in Oxford, including shared resources such as laser sources, and a new clean room for assembly of microfabrication traps and UHV systems. These novel research methods developed in this student project will then be applied in the lab and refined by testing in the multi-zone trap.
There will be the potential to collaborate with NPL Ltd, with whom this research group is already in discussion about the use of their silicon trap, as referred to above, and also with Professor Winni Hensinger's ion trap group in Sussex, which uses a different design from the Lucas group's ion trap, but is working towards the same NQIT flagship deliverables. In addition to this, the student will benefit from Oxford graduate classes in quantum information processing, as well as working closely with experienced post-doctoral researchers working on developing the ion trap systems, who will give both supervision and support in the student's laboratory work. There will also be lots of opportunities to collaborate and interact with other researchers on the NQIT project.